Advanced Route To Manufacture Demonstrator of New Powertrain For Removable Battery Electric Motorcycle

Maeving is Britian's first electric motorcycle manufacturer. Our first product, the RM1, is a classically-styled, lightweight electric motorcycle designed for urban commuting. Since its launch in April 2022, it has been the number one selling electric powered two-wheeler (ePTW) in the UK -- besting both established OEMs like Harley Davidson and BMW, and also cheap Chinese imports like NIU, Super Soco, and Yadea.

The core of Maeving's product is a removable battery, which can be taken out of the vehicle and charged at a standard socket. This reduces range anxiety, the major barrier to electric vehicle adoption, as it eliminates the need for charge points. Removable battery technology has propelled China to an 80% EV adoption rate in urban environments.

The Maeving RM1 has a 3kW motor with a top speed of 45mph. It is therefore neither highway capable, nor powerful enough to carry two people safely (hence it's single seat design). The lack of highway capable top speed makes the RM1 unsuitable for US roads, where highway riding is essential, whilst the lack of pillion passenger makes it less likely to succeed in the EU market, where many people use their PTW as their only vehicle, and so frequently need to carry a passenger.

Maeving needs a new powertrain to successfully expand internationally. This powertrain needs to power the bike to the motorway national speed limit (70mph), and needs to be powerful enough to carry 2 people. The challenge is delivering this performance within the limitations of removable batteries, which need to weigh a maximum of 15kg. Developing a powertrain capable of this pushes past the limits of existing technologies, and it's this final stage of development that is the focus of this project.

Maeving has been working on the powertrain April 2022, and is now ready to move the technology from TRL4 to TRL8 through two new demonstrator models -- the RM1S and RM2\. The RM1S maintains the same styling and ergonomics as the RM1, but replaces the powertrain. The RM1S will prove out the capability of the new powertrain on a product we know people already love, avoiding a ground-up build in order to prove its capability. The RM2 will then take this proven powertrain, and apply to it to a new chassis -- the 2-seater RM2\.